Seamless seasonal to sub seasonal forecasts of flood risk analysis using Global Forecasting and Analysis System(GLOFAS) in Tana Basin Kenya

Tana River which is a 1000 Kilometres and being the longest river in Kenya flows through a
semi arid and arid region of Kenya. It has may tributaries which includes Thika River
originates from Mt. Kenya and Aberdares Range water towers and flows eastwards via Isiolo
county and then turns south-east before it drains into Indian Ocean. despite the fact that
the river provides livelihoods to the surrounding communities, it normally faces some of
the extremes weather/climate events such as drought and flooding events.
At the end of this PhD research, it is expected that the uptake of flood forecasts by the
local population will have improved and calamities resulting from flood vents will be
reduced as well as address the factors that hinders the dissemination of the relevant
flood information identified and addressed.
Objectives of this research will be to
(i) Evaluate the predictability of flood events a seamless lead times of days to months
(ii) Explore the potential application of scientific information in potential Forecast
Based Action for flood preparedness initiative
The research will be conducted in the context of , and will be cognizant of the operation
of flood risk management and preparedness in the study basin